What real-world evidence is available on population-level policies to reduce gambling harm to inform health economic modelling?

Context and Challenges Addressed
While treatment is essential for people with gambling dependence (those at the highest risk of harm), we also need to prevent people from ever reaching that point. Individuals who are at risk but not yet experiencing serious harm may seem less urgent, but across the whole population they represent a major public health issue. A population-level approach looks at the wider factors that lead to gambling harm and can stop people from being harmed in the first place, or reduce the harm they experience.
Evidence on population-wide policies can support public health economic models of gambling harm. These models can estimate how gambling affects people’s risk of harm (including health and social impacts), what these harms cost the government, and how different policies might change those impacts. Right now, there are no health economic models that can predict the effects of these types of policies, and no detailed reviews of the policy evidence needed to build them.
Aims and Objectives
This rapid review will gather evidence from real-world settings on population-level gambling policies that have been introduced in different countries. Examples include taxes or price changes, limits on physical access to gambling, enforced spending caps, restrictions on advertising and marketing, changes to technology or game design, and education or information campaigns. We will search academic databases as well as websites and other sources to find relevant studies.
We will only include studies that measure the impact of policies implemented in real life, as these provide the most useful information for health economic modelling. For each policy we identify, we will examine the size of its effect on gambling-related outcomes, the data used, and the outcomes measured. We will exclude studies based on opinion, descriptions of how a policy was delivered, or predictions of future policy effects.
The findings will show which population-level policies have been shown to work, in which countries, and for which types of gambling harm. The review will identify the policies with the strongest evidence, the size of their effects, and highlight areas where evidence is still lacking. It will also show how differences in available gambling data across countries help or limit the evaluation of these policies.
Applications and Benefits
The main output of this review will be a summary table of real-world evidence. This table will support the development of health economic models of gambling harm, helping researchers and policymakers estimate the long-term costs and benefits of population-level gambling policies. By offering a clear, detailed overview of real-world evidence, this resource will help stakeholders design, model, and select policies that are most likely to reduce gambling harm.